AI Empowered app to support the ADHD diagnosis

ADDHERE Technologies has developed an AI app, based on scientific evidence, to support the diagnosis of Attention Deficit Hyperactivity Disorder (ADHD), particularly in children.

Attention Deficit Hyperactivity Disorder (ADHD) is one of the most common neurodevelopmental disorders in childhood, affecting more than 5% of the world's child population, but unfortunately 80% of them will never receive a diagnosis due to the insufficient number and poor distribution of specialists around the globe and the method they currently use.

The cumulative lifetime impairment of ADHD is reinforced, including higher risk of suicide, increased risk of engaging in criminal behaviour, high rate of substance abuse, anxiety and mood disorders, personality disorders and disruptive disorders.

The harmfull effects of ADHD might be considerable mitigated by early diagnosis and treatment, but currently not families, the NHS or schools are minimal instructed and equiped to assure put families on the diagnosis path way.

This project goal is achieving all the regulatory, privacy and security requirements required to consolidate our App as a compliant software as a medical device in the UK with will enable us to confident doing validation with schools and children in the UK and turn the business still more attractive to investors.